MELODY - federated MachinE Learning fOr DermatologY

Skin conditions affect 54% of the UK population annually and are the fourth leading cause of an enormous global nonfatal disease burden. Dermatology services are presently overwhelmed with long waiting times, growing demand, staff shortages and attendant cost implications. Digital transformation of pathways including image acquisition and artificial intelligence (AI) approaches to image analysis are generally accepted to address these challenges. Skin images are increasingly being routinely captured across the UK and are typically representative of the demographics of the regional. It is widely recognised that biased datasets can be a major contributor to AI-driven health inequalities both through lack of diversity and inclusion but also embedded societal biases. To mitigate this, we aim to create a large, sustainably growing repository of skin lesion images with associated metadata sourced from multiple health settings across the UK which can create a national resource for skin AI development.
A recognised challenge when developing or validating machine learning (ML) models is the significant cost and time-resource requirement when transferring, storing and managing data shared between data providers. This project aims to address this issue using federated ML across multiple Trusted Research Environments (TREs). Where traditional ML requires all data used to train an ML model to be present on the host server, federated ML allows for an ML model to be trained across several hosts without having to pool data into a central server.
This project builds upon the team’s previous collaboration with the British Association of Dermatologists (BAD) AI Consortium. This work has involved unifying dermatology data within the Tayside region, collaborating with industrial partners as part of an Innovate UK Small Business Research Initiative to develop ML models to detect skin cancer. Our ultimate aim is to develop a national skin AI assurance platform; namely real world, highly inclusive, carefully curated data of skin disease to permit comparison of AI products, test new use cases, create target standards, allow transparency of new and approved products, and if developed, would create a global beacon of excellence for testing and developing skin AI.
As such, the objectives of this project are 3-fold:
• Develop a solution to facilitate federated ML across TREs.
• Establish real-world dermatology datasets across two locations (NHS Tayside in Scotland and Oxford University Hospitals NHSFT in England).
• Train and validate a ML model on skin-lesions across the two sites, using federated ML techniques as a proof of concept.
This project aims to be an exemplar for federated ML training and validation, building upon the SACRO-ML principals, testing SATRE-compliant TRE architecture developed during TREvolution. The use of federated ML across TREs will facilitate improved collaboration between members of the English Secure Data Environment (SDE) and the Scottish Safe Haven communities. In the wider context, this demonstration of the feasibility of federated ML will have implications for future work across the ML landscape. This is due to the technology being deployable in multiple TREs, reducing the resources required to facilitate collaborative projects between data providers.
Federated ML will, in future, benefit the public through researchers having improved access to representative data for research. The NHS will benefit from federated ML by having a national resource to evaluate and compare skin AI tools as an important first step towards supporting regulation, essential for protecting the patient, and informing cost-effective procurement decisions.